Foxa1/A2, Shh and Gli3 in T lymphocyte development

T-cells are white blood cells that enable us to fight infectious disease by attacking infections and also by coordinating the immune response. T-cells are produced in an organ called the thymus. The thymus is essential, as people born without a thymus have no T-cells and cannot fight infectious disease. The thymus is also important because it ensures that the T-cells that are produced do not not attack our own bodies (they are tolerant to self), and it produces a type of T-cells that are required to dampen down the immune response, called regulatory T-cells. When the thymus does not not work properly, several different kinds of diseases arise: we could become immunodeficient because we do not have enough T-cells; we could develop autoimmune disease such as rheumatoid arthritis or type I diabetes, because our T-cells attack our own bodies and organs; finally, if T-cell expansion and development is not properly controlled we may develop leukaemia (blood cancer). It is very important to understand how the thymus controls the development of T-cells and how it makes T-cells tolerant to self, and produces regulatory T-cells to control the immune response. In this project we will investigate how four proteins, called Foxa1, Foxa2, Shh and Gli3 contribute to controlling how the thymus produces T-cells, how it makes the T-cells self tolerant, and how the thymus controls the production of regulatory T-cells.

Technical abstract
We recently showed that conditional deletion of both the pioneer transcription factors Foxa1 and Foxa2 from thymic epithelial cells (TEC) had a profound influence on T-cell development, by reducing positive selection to the CD4+ T-lineage, while increasing production of regulatory T-cells. This project will investigate the way in which Foxa1 and Foxa2, the morphogen Sonic Hedgehog (Shh), and the Hedgehog (Hh)-responsive transcription factor Gli3, expressed by TEC, interact to control T-cell differentiation and the maturation of regulatory T-cells. We will investigate this using mouse Foxa1/Foxa2 and Hedgehog pathway conditional knockouts, mutants and reporter mice, in combination with in vitro culture systems for T-cell development and Treg function, and in vivo models.
We will first dissect the individual contributions of Foxa1 and Foxa2 to TEC and T-cell differentiation and Treg maturation. We will use RNA sequencing and functional experiments to investigate how Foxa1 and Foxa2 in TEC modulate T-cell differentiation and Treg maturation and test the hypothesis that it is by changing expression of their selecting ligands (MHC+peptide). We will test the the hypothesis that expression in TEC of Shh promotes Treg maturation but Gli3 inhibits it, define Shh and Gli3 target genes in TEC, and investigate Shh/Gli3-Foxa1/a2 crosstalk.
In parallel, we will investigate expression and function of Shh, Gli3, Foxa1 and Foxa2 in human TEC and T-cell development, using culture of human thymus explants.

Potential impact
Our research into the immune system will impact on human health and the treatment and prevention of human diseases, and we will therefore communicate and engage with the Health services and the Pharmaceutical/Biotechnological industry. In addition, the project will train members of the workforce, and we will be actively involved in Public Engagement in Science.

1) Development of strategies to treat T-cell leukaemia
Understanding the way in which Shh signalling regulates T-cell development in the thymus should shed light on T acute lymphoblastic leukaemia (T-ALL), which arises from malignant transformation of T-cell progenitors in the thymus. Dysregulated Hedgehog signalling has recently been shown to be involved in T-ALL, and T-ALL is difficult to treat, and new strategies are needed. This is of direct relevance to industry for drug discovery (Pharma), and to the NHS, and private healthcare sector.
In addition, a general understanding of the molecular mechanisms by which transcription factors (eg. Foxa1, Foxa2 and Gli3) expressed by TEC regulate T-cell development is important to our general understanding of what happens when T-cell development goes wrong, as in T-ALL, when developing thymocytes undergo malignant transformation.

2) Development of strategies to treat inflammation, autoimmunity and immunodeficiencies
Understanding the way in which Foxa, Foxa2, Shh and Gli3 control regulatory T-cell maturation should shed light on diseases involving inflammation, and autoimmunity, given that regulatory T-cells play an important role in resolving and preventing these conditions. Understanding the way in which TEC promote and regulate T-cell development is important to our understanding of immunodeficiency. This project is therefore of relevance to industry for drug discovery (Pharma), and to the NHS, and private healthcare sector.

3) Biotechechnology and Pharmaceutical industry
The project will produce Intellectual Property and may develop reagents, which may be commercially exploited to benefit the UK economy, by Pharmaceutical and Biotech industries.

4) Training for biomedical scientists
The project will train the postdoctoral scientist in wet-lab biomedical science (molecular biology, immunology, cell biology). This will potentially benefit academic and industrial biomedical science in the UK.

5) Personalised health care for human well-being
The project provides a strong framework to train the postdoctoral scientist in computation skills and bioinformatics (through analysis of next generation sequencing data- RNAseq and transcriptomics). The current revolution in personalised biological data has enormous implications for health care and well-being, and has resulted in an increasing demand for skilled labour in the field of computer science/computational biology and the handling of massive datasets. This unmet need currently limits UK competitiveness in public and private sectors. Our project will train the postdoctoral scientist in these areas, with relevance to the public and private sectors for healthcare, the insurance industry, and Pharma/Biotech industry.

6) Public understanding of science
Through public outreach events, science festivals and events for school students, the project will promote public understanding of biomedical science and inspire school students to study biomedical science.